University of Ulster and Metro Surveillance Group Limited

To develop a unique cloud-based video surveillance system for people and vehicle detection using sophisticated, advanced image processing algorithms, to increase the accuracy and robustness of detection with potential to have significant commercial and social impact with global reach.